The University of Manchester Experimental Particle Physics Group Rolling Grant Application 2006-2011

The Particle Physics Group at Manchester University will continue to probe the fundamental particles and forces of nature. This is done by several experiments: ATLAS at the :LHC at CERN, due to start in 2007, will study proton-proton collisions at the highest energies yet, and is expected to reveal a wealth of new particles. BaBar at SLAC is measuring the difference between matter and antimatter. Dzero is at Fermilab, which is presently the highest energy collider till the LHC starts. SuperNemo will search for a type of nuclear beta decay which, if found, would show that the neutrino is its own antiparticle. We also run an ongoing R and D programme for the detectors, electronics, accelerators and computers we use for our investigations into fundamental physics.